Fit-for-purpose occupant behaviour modelling for simulation-aided occupant-centric building design

The student will develop skills in research design, building performance simulation along with analysis and modelling of occupant behaviour data, supported by relevant training courses and the expertise of the supervisory team. The student will benefit from networking with an expert community of PhD students and academics across UCL IEDE, BSEER, and IEA-EBC Annex 79.